Human and Non-Human Animals: Capacities and Selves in Descartes and Kant

My project is an historical investigation into the capacity that Descartes and Kant distinguish as specific
to human, and not non-human, animals (i.e. rationality), and how this impacts their
account of capacities we might have supposed shared among the animals (e.g. senseperception
and agency) - at least in contrast to the non-animate or vegetative life.
'Spontaneous activity of reason' seems to be the core of what distinguishes
humans from non-human animals in Descartes and Kant (although, defining humans as
rational-animals dates back to at least Aristotle). Details in the precise account of
spontaneity seem to diverge between the two thinkers. In Descartes, spontaneity of
reason grounds our ability to make judgements dealing in truth. Thus, we are creatures
that respond to the world-understanding, assenting, and denying-rather than merely
reacting like automata or "beast-machines" (see: Cohen (1936); Cottingham (1978)). In
Kant, spontaneity reveals a normative dimension to our thoughts and actions-being
able to judge what we ought to think and do-introducing agential responsibility (for a
critique of this standard interpretation, see: Callanan (2017)). Despite divergences,
respond/responsibility do not seem wholly separate, both being grounded in a capacity
to judge. Thus, one might think 'spontaneity' in Descartes and Kant are linked in
important ways.
My project proposes that both thinkers are lead down the path of thinking
animal consciousness is of a fundamentally different kind to our own-including those
faculties we think of as shared (sense-perception and agency)-because of this
spontaneous faculty. For Descartes, although sense-perception depends on having a
body, human sense-perception, insofar as we are essentially thinking things (embodying
but not dependent on body), is characterised as mental. And the mental, for Descartes,
is just that which is independent of body - i.e., not sense-perception, but the
spontaneous rationality. Thus, animals, for Descartes, insofar as they are not rational
creatures (because, note, being rational is what distinguishes humans from non-human
animals), they do not have minds. Thus, their sense-perception is not mental; it is of a
fundamentally different kind to our own. In Kant, our agency requires autonomous
freedom, and so we must reside outside the empirical causally-deterministic realm, i.e.
the noumenal realm. But our noumenal-selves, which must be distinguished from our
empirical-selves, becomes our spontaneous rational selves. Similar to Descartes, insofar
as animals lack this spontaneous rational capacity, their agency is of a fundamentally
different kind to our own, i.e., they are not free agents. (For a contemporary thinker
who argues animals are free agents, see: Helen Steward (2009)).
My diagnosis of what is going on is that both Descartes and Kant identify the
metaphysical-Self with a capacity - the spontaneous activity of reason. In Descartes, it
is our rational souls which are the true essence of our being, revealed to us by the use
of our rational faculty (i.e. it is not the sensory imagination in the Meditations that
grounds the cogito due to skepticism, but the pure faculty of understanding). In Kant,
especially in the Groundwork, it is our spontaneous use of reason, a "pure selfactivity"
(4:452) that distinguishes ourselves from everything else, revealing the reality
of our intelligent noumenal-selves, lying beyond mere appearances. My thesis ultimately
argues that the metaphysical identification of the Self with a rational capacity-going
beyond merely differentiating ourselves via that capacity-leads to a thesis that all of
our faculties, including those we seem to share with the animals, are of a fundamentally
different kind.